Feasibility Studies for the Solar-Wind Hybrid Power System in Nigeria

This project is set to revolutionise the renewable energy landscape in Africa, particularly in Nigeria, where energy challenges are abundant. Comprising vertical-axis wind turbines and solar panels, our system will seamlessly combine two renewable energy sources to ensure a consistent and uninterrupted power supply, replacing fossil fuel generators, regardless of weather conditions.

While the global adoption of solar and wind energy is not new, our project brings a fresh perspective to the Nigerian market. We proudly stand as the first micro-wind turbine company in Nigeria, showcasing our expertise in manufacturing wind turbines and low revolution per minute (RPM) axial flux generators. This not only guarantees energy sustainability but also establishes us as pioneers of innovation and promoting local content in Nigeria's renewable energy sector.

Our journey began with the development of a project on this system after analysing a decade of wind data in Kano State, which not only garnered recognition but also secured multiple awards. Our project has received accolades from prestigious platforms, winning competitions such as the Falling Lab competition and representing Nigeria at Germany's Falling Walls Science Summit Berlin. Through Innovation Week workshops and lectures at TU9 Universities in Germany, we honed our business plan and entrepreneurial skills with the support of industry experts.

Validation from Aachen University of Technology in Germany and Bayero University Kano, Nigeria, further underscores the credibility of our technology. We proudly earned the title of the most outstanding innovation at the Nigeria International Energy Conference in March 2022 and were named the best climate mitigation startup by the Global Cleantech Innovation Program (GCIP) in collaboration with the United Nations Industrial Development Organization (UNIDO).

Our commitment to addressing energy challenges has been recognised globally, with awards such as the third-best clean energy business idea by the African Fellowship for Young Energy Leaders. We got recognised by BP (British Petroleum) due to our commitment to accelerating the energy transition, this made us part of the NetZero scholar at the One Young World Summit in Belfast. Notably, we received personal acknowledgment from the Vice Chancellor of Bayero University Kano after successfully powering a classroom with this project which acted as initial proof of concept.

Once we complete the feasibility studies to fully transform this project into a more reliable, sustainable solar-wind hybrid system, this will represent a transformative force in providing sustainable and reliable energy to communities in need.